Solvability of elliptic partial differential equations with rough coefficients; the boundary value problems

The proposed research aims to study elliptic partial differential equations. Partial differential equations are used to mathematically describe behaviour of many real life phenomena and arise practically everywhere, such as in physics, material science, geometry, probability and many other disciplines.

In many real life models such as in material science or physics the coefficients can be discontinuous (modelling impurities in the material or cracks) and so it makes sense to study equations with
low regularity coefficients. Here the discontinuity of coefficients is the mathematical expression of the fact that many materials contain impurities (foreign objects) that somewhat change the properties of studied objects. It is therefore very important to consider these situations mathematically and understand way of solving such equations. This is what we are going to do in our research.

As the name of this project suggests we are going to focus on three basic types of boundary value problems. Our knowledge about different boundary value problems is quite uneven, in particular one type of boundary value problem is much better explored than the other two. We aim to remedy this situation and bring our knowledge about these boundary value problems to approximately same level.

Potential impact
The proposed research falls within the scope of basic research in Mathematics hence it would be unrealistic to project any immediate economic and social impacts. For these reasons most of the impact
our research will have is academic. The research however does have good potential in a medium term to find applications outside mathematics either in physics or material sciences. For this reason we plan to engage in communications about our results with people not only in mathematics but also in other fields. We will employ several ways of doing that. We plan to make our results avaliable early on personal webpages, Arxiv and in later stage by publishing them in peer-reviewed journals. We will attend research conferences presenting the results in talks and personal communications. Finally, thanks to ICMS (the International Centre for Mathematical Sciences) Edinburgh has a wide and constant stream of research visitors. We plan to engage them, let them know about our results and potential implication for their own work. Many of these researchers are from areas outside mathematics but working on problems where analysis and PDEs play important role.

The ICMS also provides with opportunities to organize workshops/research conferences in Edinburgh. We plan to organize one such event during the duration of our grant on topic related to this research. Such event should significantly increase visibility of this research topic increasing the likelihood of impacts.